O2O-ExP (Online-2-Offline Exchange Platform)

The Online-2-Offline Exchange Platform (O2O-ExP) project will deliver a marketing
performance management platform that enables a broad range of Brands (producers of high
profile products) and Publishers (providers of consumer-accessed content) as well as Retailers
to comprehensively understand their marketing and advertising inter-relations and to engage
more informatively with their consumers. This engagement will result in mobile device-based
real-time multi-channel marketing campaigns and promotions being undertaken in a
cost/revenue-effective manner.
The retail sector creates a significant amount of financial and social value for the UK
economy. The sector is worth over £300bn p.a. but is under serious pressure from an
unprecedented series of economic, social and technological changes. High-street retailers must
therefore adapt to stay competitive in a rapidly changing landscape where competition is
strengthening, particularly from giant US Internet retailers without the burden of bricks and
mortar premises and sometimes UK Corporation Taxes. Failure to respond quickly to these
changes has already resulted in the insolvency of several high profile UK retail brands and
high-street businesses.
The O2O-ExP will provide integrated management of online and offline purchasing activities
and correlate these to the associated marketing and advertising into personalised incentives for
consumers that they can redeem at their local stores. The associated data analysis and reports
will enable Brands, Publishers and Retailers to drive their marketing and advertising activities
to:
1) Better understand and communicate with their consumers
2) Increase footfall
3) Change consumer expectations and purchasing behaviour.
Furthermore, it will explicitly enable and encourage the sharing of consumer footfall by crossmarketing
consumers, creating more vibrant retail communities and revitalising bricks and
mortar outlets in the high street and shopping centres.